Human-modified Tropical Forest Programme Management

ROLE OF THE PROGRAMME MANAGEMENT TEAM (PMT): The PMT will coordinate Programme-level activities and facilitate communication, collaboration and integration among the consortia. Specifically, the PMT will be responsible for:
- Monitoring research progress
- Budget monitoring
- Facilitating communication, collaboration and integration among the consortia
- Facilitating data management for the Programme
- Planning impact and knowledge exchange activities
- Logistics support
Key Programme management activities are described below.

PROGRAMME COORDINATION AND DATA MANAGEMENT: To assist the PMT in fulfilling their responsibilities, the PMT will appoint a Programme Coordinator to help them in research and budget monitoring, report writing, and managing communication across the Programme (e.g. organising annual meetings, website development and maintenance, etc.). The HMTF Programme will also appoint a Programme Data Manager who will: (1) Assist in development of data nomenclature, archiving and metadata protocols; (2) Ensure well documented data collection and data encoding; (3) Support importing of new data into the existing databases; (4) Facilitate compatibility of data between the various databases, including suggesting modifications of existing databases and nomenclature; (5) Ensure and develop comprehensive metadata and data set descriptions through frequent liaison with all investigators; (6) Report to the PMT and NERC, on data management needs and progress. The outline Data Management Plan for the HMTF Programme is presented in Appendix B.

PROGRAMME COMMUNICATION: Communication within consortia, among consortia and with external actors will be facilitated by the development of a HMTF Programme website, with separate portals for each of the consortia. Among-consortia communication will be further facilitated by a meetings budget that includes funds for bringing Brazilian and Malaysian partners together with the UK-based researchers.

IMPACT AND KNOWLEDGE EXCHANGE: The PMT will also coordinate the impact and knowledge exchangee activities of the three consortia. Specifically, the PMT will: (1) provide KE support during the initial stage of fieldwork, when projects are establishing field sites and liaising with multiple stakeholders including private landholders and reserve managers; and (2) support the dissemination of results, in particular providing detailed feedback to key stakeholders, including landholders, relevant industries, and local and national government departments. Programme funds will support these activities in Malaysia and Brazil through non-academic Knowledge Exchange officers who will be tasked with preparing dissemination materials and meeting with stakeholders. These will be hired on short-term contracts, providing the PMT with crucial KE support when and where it is most needed. Delivery of the impact plans put forward by the individual consortia will be devolved to the KE officers who will lead a unified, cross-consortia approach to delivering impact.

LOGISTICS SUPPORT: The HMTF Programme will provide funds for logistics in Malaysia and Brazil. Malaysian funds have been allocated to support SAFE/SEARRP and the costs of the NERC-ARSF. For Brazil, funds will be allocated to support transport costs, offsetting unforeseen budget reductions by FAPESP in this area.

Potential impact
The Programme will engage with stakeholders (e.g. academics, policy makers, forestry and agribusiness industries, the conservation sector) by:
- Hosting workshops that involve scientists, policy makers and industry
- Producing management and policy relevant publications
- Working directly with sustainability working groups
- Giving public lectures and holding university short courses
- Depositing biological samples in regional and national archives
- Holding wider public outreach events
- Producing short films and engaging directly with the press

WORKSHOPS: The Programme will host workshops to facilitate knowledge exchange among scientists, policy makers and industry, funded through the Programme meeting budget. Programme members will also attend policy and industry events (workshops, conferences) to present our findings and policy recommendations.

MANAGEMENT AND POLICY RELEVANT PUBLICATIONS: Despite the relevance of many academic publications, policy makers and industry stakeholders rarely read or have knowledge of the academic literature. To address this problem, we will provide regular journal reports and policy briefings to policy makers, industry and industry journals with a focus on the practical outcomes of our research. These activities will be funded by consortia impact budgets.

FEEDBACK TO SUSTAINABILITY WORKING GROUPS: Members of the Programme are participants in sustainability working groups and will provide policy-relevant findings to them. For example, members of the Programme are active in the Royal Society South East Asia Rainforest Research Programme (SEARRP), which has a key advisory role on the RSPO, making it an ideal channel by which results from this project can be fed through to policy makers.

PUBLIC LECTURES, SHORT COURSES AND ACADEMIC EXCHANGE: We plan to give public lectures and run a series of short courses in association with our Malaysian and Brazilian Project Partners. These sessions will be associated with existing university courses (for example, field courses currently run by local academic institutions, or overseas field courses led by UK HEIs), and will showcase methods to monitor biodiversity and ecosystem functioning. Where possible, we will also promote international, cross-institutional exchanges for PhD students and post-docs in Malaysia and Brazil through relevant budgets within individual consortia and our Programme-level meeting fund.

BIOLOGICAL MATERIAL: In accordance with local policies, all primary biological specimens will be deposited at existing collections in Malaysia and Brazil. These will provide a valuable resource for future ecological work in the region.

OUTREACH EVENTS: Project participants will organize a series of research "open days", where local people and key stakeholders can accompany and observe research in the field on Brazil and Malaysia. Key focus groups will include: (a) teachers and students from local educational institutions, (b) local syndicates and workers unions, and (c) local landholders and relevant private business. At the end of the project, we will also run a stand in association with the Royal Society's Summer Exhibition, which showcases cutting-edge science and technology research. More generally, results of the work will be integrated with other outreach events run regularly as part of public engagement activities to showcase research at institutions involved in this Programme.

FILMS AND MEDIA ENGAGEMENT: Project participants across the different consortia will also undertake radio and television interviews, stimulated through press releases and by developing relationships with local media networks. ECOFOR's impact plan will support the development of a series of short films to promote awareness of the scientific research in development and policy contexts, where necessary using highly respected film companies to assist with film production (e.g. Viva! Pictures http://www.taniacypriano.com/).